Project COMVIDIA: COrrelated Movement and Video ID Authentication

Project COMVIDIA creates an innovative new identity assurance technology, capable of being used as a distinctive factor in a highly secure multi-factor authentication solution, or to offer users a simple substitute for CAPTCHA-type mechanisms, which restrict system access for human-only entry. The technology combines extreme simplicity for the user with scalable security for the service provider, enabling a wide range of applications. The project builds on insights gained by lead partner iProov in the course of innovating world-class ‘ID as a Service’ technology, and from new research and experiments in image processing using novel ‘Eulerian video’, a method of magnifying human features in order to detect characteristics of human liveness. iProov will investigate image science and other aspects of pre-industrial research, and The Media Institute (a wholly-owned entity of University College London) will collaborate on validation of the approach, providing advanced usability testing.